PDE Boundary Control for Active Flutter Prevention Using Finite Dimensional Input-Output Maps

Flutter is a well-studied phenomenon in aircraft wings, and typically affects wings at high flight speeds. Traditionally, aircraft designers sought to avoid flutter altogether; if it was encountered at all during advanced design stages or flight testing, it was dealt with using design fixes and/or inefficient operational modifications. The importance of active flutter mitigation has increased as the wings have become lighter and consequently more flexible over the years.

A recent example of active flutter mitigation, which is also commercially deployed, is the outboard aileron modal suppression (OAMS) system incorporated on the Boeing 747-8I.
While the details of OAMS are unknown, the phrase "modal suppression" suggests that its design falls within the ambit of traditional wing control methods which use a finite dimensional approximation of the dynamics to design a stabilizing controller. Although this approach allows a designer to tap into the vast family of control techniques for systems described by ordinary differential equations (ODEs), it has three major drawbacks: the ODE approximations tend to have large orders, the states of the ODE are seldom physically meaningful, and the control design process is susceptible to spillover instabilities which can result from an improper modal approximation.

Control techniques for systems described by partial differential equation (PDEs), and which avoid finite dimensional approximations, have been evolving steadily in the recent past and promise to do away with both aforementioned drawbacks. The prior work done by the PI led to two new adaptive control techniques that fall within this evolving family of techniques.

One of the techniques developed by the PI uses finite dimensional input-output (FDIO) maps that arise naturally for specific input-output pairs for a given PDE. Using FDIO maps, it is possible to convert the control design problem exactly to one for ODEs. Although akin to the risky approach of designing a static output feedback controller in finite dimensional systems, the PI discovered that the structure of the PDE provides a means for expanding the stable envelope of the system even under static output feedback. The PI's work also provided a partial explanation for the underlying stabilization mechanism.

The aim of the present project is to develop and demonstrate a low-order adaptive control design technique for flexible wings which exploits the underlying PDE structure of the dynamics effectively, together with a clever reformulation of the control problem. The controller would be based on the PI's prior work [1, 6]. We will provide a major extension of the technique to more realistic, 2-dof wing models and adaptive laws to help the controller deal with modeling and parametric uncertainties. This is key to ensuring practical applicability of the control technique, and requires non-trivial theoretical development as well. We will validate the control technique using wind tunnel testing. The outcome of this project would be a low-order adaptive controller accompanied by analytical performance and stability guarantees. Additionally, the control design would minimize the set of sensors required for the feedback laws, by avoiding ODE approximations as far as possible during the design process.

Beneficiaries of this research include the academic community and the aircraft industry, notably those that are involved in developing and deploying aeroelastic solutions. The broader impact of the proposed research has been described elsewhere in the proposal.

Potential impact
The proposal aims to develop a PDE-based control law for flutter prevention and mitigation in wings similar to those on commercial aircraft. The immediate beneficiaries of this technology would be the aircraft manufacturers; the benefits should flow in the medium term to commercial airlines and to the public at large. It is an important objective of the proposed project to put in place all possible factors (analytical tools, solutions and experimental data) that are necessary to enable this growth and flow of the technology.

The proposed technology would give aircraft manufacturers a useful tool to deal with any inadvertent flutter problems experienced late in the design stages, and they would be able to do so without making any structural design changes or adding inefficient "hacks" such as ballast mass. The Boeing 747-8I is a recent (and probably the only known commercially deployed) example of an aircraft equipped with active flutter mitigation technology. The proposed controller is expected to present a significant improvement over the existing control techniques by offering a combination of reduced sensing requirement and strong theoretical guarantees to aid verification and validation.

In the long-run, the current technology should pave the way for aeroelastically active, high performance wings which are maximise their performance by allowing the controller to ensure stability. This is a paradigm shift over the current wing design philosophy which emphasises inherent stability, and imposes load and weight restrictions in the process. It is also expected that the design philosophy would have beneficial implications for even how the fuselage is designed, and it will pave the way for a high-efficiency aircraft concept.

Once the controller is accepted as a standard tool for design and for assisting operations, its benefits should pass on to the airlines. In particular, the benefits of a lighter, high-performance wing would enable the airline operators to reduce their fuel burn and their carbon footprint. It would also enable them to offer cheaper tickets to the flying public, and the improved mobility would have a ripple effect on trade and tourism.

The fact that this technological development is being initiated in the UK means that the UK gets the right to retain the associated IP and earn its aircraft industry a competitive edge over other players. The competitive design solutions that result from it would directly help create high-skill jobs in the UK, and support UK's claim to global leadership in engineering and innovation. The project is being rightly supported by Airbus UK, which will provide in-kind support in the form of guidance for developing the models, industrial context for developing the solutions, and reviewing the solutions periodically.